The Development of Epilogues in Relation to their Audiences in the English Commercial Theatre

My project seeks to explore how early commercial theatre developed the epilogue as a marketing tool
to defend plays, playwrights and playing companies. Applying Gerard Genette's theory of paratexts
(1997) to consider epilogues as thresholds bridging the fictional and real worlds, I will interrogate how
epilogues engaged with their audiences to attain their approval in the liminal space between a play
and its judgement. Using the unique resources of the Shakespeare Institute's specialist library and the
University of Nottingham's manuscript and archive collection, I will trace the development of the
epilogue across the ~208 extant examples from the period. The systematic collection and analysis of
data will consider trends across specific genres, playwrights, companies, playhouses and publishers,
strengthening our understanding of early modern repertory and printing conventions. Additionally, my
project will identify features specific to the epilogue form such as direct address to audience
subsections, explicit requests for applause and the use of named characters, retheorising the role of
the epilogue in formal dramatic practice. Building on Genette, I will develop a model of the early
modern epilogue as a closing threshold, recognising the form's social function as a transactional
space where writers consolidated a relationship with their audiences to develop better and more
profitable work in the first stage of commercial theatre.
This project builds on interests I have established during my BA and MA, including MA-level work on the
early commercial theatre and playgoing practices, where I have drawn on work by Andrew Gurr, Holger
Syme and others, as well as the recent work of the Before Shakespeare project. My prospective
supervisor Peter Kirwan (who supervised my first-class UG dissertation) has particular expertise in
early modern textual theory and theatre history, which will help in integrating my study of textual
remnants with the social culture of theatre.